Infrastructure UAV Pathfinder

A 21st century infrastructure is the bedrock of our social and economic stability. Infrastructure projects provide huge benefits to quality of life, however the delivery and operation can be disruptive. We want to reduce this disruption to the public by accelerating the use of Unmanned Aerial Vehicle. Improving safety is always our top priority, we want to reduce injuries and fatalities in the infrastructure sector through the use of advanced aerial robotics to reduce persons involved in hazardous work. Reducing the environmental impact of infrastructure projects is becoming more and more important. We want to cut carbon emissions by enabling UK business to access the inspection and surveying capabilities of cost effective battery powered UAV solutions. Reducing delays associated with large infrastructure projects benefits everyone. We want to reduce delays through regular mapping of infrastructure to provide relevant and up to date engineering information, this will help effective management and reduce delays. Improving the capacity of Infrastructure is enabled by reducing incidents and downtime, accessibility to regular maintenance information allows engineers to target problems before they become a disruption.